LH-SIFT (Liquid Hydrogen System Integration for Flight Testing)

The LH-SIFT project will deliver a flying platform to **enable rapid iteration** and testing in the maturation of cryogenic fuel systems for zero-emission aviation using liquid hydrogen as a fuel.

Liquid hydrogen is a **critical technology for scaling zero-emission** **propulsion** for the multi-billion dollar worldwide regional and international aviation market. Today, the global industry has limited experience with these technologies' functional performance in real aviation environments.

While LHMS (Liquid Hydrogen Management Systems) have been flown in European testbed aircraft, the **UK lacks equivalent experience and capability in this area**. Systems need to be prototyped and tested not only in labs, but in the aircraft environment. Tackling these issues is critical to informing the direction of technology development, technical regulations, ground operations and refuelling safety requirements, procedures and **early securing of IP in the UK supply chain.**

This project will prototype a scalable LHMS, ground test the system, install it on the proposed test platform aircraft and flight test the system and its technology bricks, thus **creating a UK LHMS flight test platform in an existing commercial airframe**. Utilising a Dornier 228 aircraft with one engine converted to hydrogen electric propulsion (ZA600) will provide a **low-cost, efficient and flexible means of testing and maturing LH2 storage** and distribution technology bricks for aviation, putting the UK in the lead for development of commercially relevant aviation LHMS

This testbed will then be configured to **provide a flexible and safe environment for installation of a wider variety of LHMS and underlying components**, in collaboration with partners Reaction Engines. GRE, and Gas and Liquid Controls, providing unparalleled knowledge and **UK competitive advantage** around alternative tank technologies and emerging concepts. LH-SIFT will **accelerate technology maturity** of aerospace LHMS and the UK supply chain; **deliver additional high-value, green jobs in the UK**; demonstrate capability with a series of high-profile UK liquid hydrogen flight-tests; deliver **creation and adoption of new ways of working with liquid hydrogen via work with the CAA; and attract global innovators and further investment into the UK.**